Rapid Evidence Review of Open-Science Practices in Gambling Research

Over the last decade, the gambling landscape has changed dramatically. The recent Lancet Public Health Commission on Gambling emphasised that the global gambling industry is expanding rapidly, fuelled by online and mobile access and driven primarily by revenue generation rather than the protection of public health. Gambling, especially online gambling, has become a significant and growing public health concern in the United Kingdom (UK), with substantial social and economic impacts.
Addressing the impacts of gambling requires a credible and trustworthy evidence base to guide effective public health interventions and policies. Yet the gambling research field faces two interrelated challenges that threaten its ability to provide credible, policy-relevant evidence. First, like many areas of behavioural science, gambling research is vulnerable to methodological challenges like low rates of replication and susceptibility to publication bias. Second, the field operates in a context of powerful commercial interests: for-profit gambling corporations, affiliated sectors (e.g., sports, media, technology), and even governments derive substantial revenues from gambling, creating real and perceived conflicts of interest. Evidence from similar sectors, such as tobacco, alcohol, cannabis, ultra-processed food, and pharmaceuticals, indicates that commercial interests can influence research agenda and outcomes, often in ways that undermine public health.
Adopting open-science practices offers a feasible and innovative response to both challenges. Open science is generally understood to include six main facets: open data, open methodology, open source, open access, open peer review, and open educational resources. Practices such as preregistration, open data, transparent reporting, and open-access publishing can strengthen methodological rigour, reduce research waste, build public trust, and improve transparency around funding and data. Embedding these practices in gambling research will support the generation of more credible, policy-relevant evidence for harm reduction.
Our proposed Rapid Evidence Review (RER) will directly address this gap under the “Data” thematic area of the UKRI Research Programme on Gambling. We will examine open-science practices reported in quantitative gambling studies published between 2019 and 2024 to assess current adoption patterns by gambling researchers. This timeframe coincides with the global rise of the open-science movement, marked by several policy reforms, including UNESCO’s Recommendation on Open Science. Specifically, the RER will:
- Map the extent and nature of open-science practices used in gambling research since 2019.
- Compare the use of open-science practices in gambling research with that in alcohol research (as a comparator) over the same period.
- Generate evidence-informed insights to help in shaping future expectations, commissioning decisions and policies regarding open science in gambling research in the UK.
To achieve these objectives, the RER will adopt a streamlined rapid review methodology drawing on established rapid review guidelines to deliver timely yet rigorous evidence synthesis. Interested parties, including gambling researchers, funders, and research commissioners, will be engaged through ongoing and integrated consultations during protocol development, interpretation of findings, and the production of an accessible summary report tailored for researchers, funders, and policymakers.